Agronomic benefits of wool and farm waste in pellet form as fertiliser

The project addresses two issues:

? soil degradation resulting from conventional farming methods that rely on resource intensive, expensive and short-term agrochemicals

? the large amounts of waste wool and other farm wastes for which there is a limited market

Wool has traditionally been used as a fertiliser which provides slow-release nutrients and adds porosity to soil. The purpose of the project is to understand how the agronomic benefits of wool can be enhanced in combination with other farm waste in a pellet form. We will be testing our own wool pellets enhanced with different forms of agricultural wastes using a method that we have developed to produce the pellets. Trials will be undertaken to quantify the benefits of pellets to soil health and the growth of vegetables.